Manchester Metropolitan University and Meastim Limited

To design, implement and test a new generation conditional monitoring system, optimised for ease of adoption across the global manufacturing sector.